INTRESTS - INterseasonal Thermochemical Renewable Energy Storage System

The INTRESTS (INTerseasonal Renewable Energy STorage System) project will develop and upscale adsorption storage for thermal energy suitable for capture and storage of low temperature heat from cost effective solar collectors. The project seeks to develop nano-composite adsorbents in order to deliver compact, commercially viable thermal stores, suitable for application in new-build and retrofit markets. Development of INTRESTS will begin with nano-composite adsorbent synthesis, progress to thermal modelling of the INTRESTS design, and implement a scaled prototype connected to a active solar air heater on a demonstration building. Monitoring and cost/value analysis will also be conducted based on real world performance, in order to determine commercial viability.